Sheffield Hallam University And Cloud Electronics Limited

To research, design and implement design methods for switch mode power supplies and class D digital circuits for commercial audio electronics and environmental noise-control products.